Laboratory Astrophysics: high resolution spectroscopy of astrophysically important atoms for astrophysics applications.

The spectra of stars are
usually extremely complex: all the elements of the periodic table may contribute, as molecules or atoms in more than one stage of ionisation, blends of several lines are the rule rather than the exception. New high resolution spectrographs on ground-
and space based telescopes give exciting spectra of stars and planetary atmospheres, but the laboratory atomic data (atomic energy levels, wavelengths etc) that are vital for the interpretation of the astrophysical spectra, are often too
inaccurate and incomplete. Vast improvements are needed in many cases in knowledge of atomic spectra in the laboratory.

The Space & Atmospheric Physics group's Spectroscopy Laboratory has a Fourier Transform spectrometer which is unique - holding the short wavelength record for an instrument of its kind, and with its very high resolution and broad spectral range is ideal for studies of astrophysically important atoms and ions in the visible to ultra violet spectral range. Once an atomic spectrum has been recorded in the laboratory, an analysis of the spectrum is carried out to yield new atomic parameters over a broad spectral range (infra red through to ultraviolet) at unprecedented accuracy. We collaborate internationally on applications of the new atomic data.

Research Objectives:
The project will investigate astrophysically important atomic
spectra using high resolution spectroscopy. Spectra to be studied will be carefully selected to be most relevant and urgently needed for astrophysics applications. The initial stage of the project is experimental in nature with spectra being studied in the UV and visible spectral region at Imperial College, and possibly in the infra-red possibly at the National Institute of Standards and Technology (USA) with whom we regularly collaborate. The student will then undertake a full analysis of the spectra.

We anticipate collaboration with theoretical atomic physics groups during this analysis stage.

The new atomic data will then be applied in particular astrophysical spectral analyses through collaboration with astronomers.
The student will gain: experimental expertise in a world-class laboratory, using unique instruments; experience undertaking experiments in laboratories abroad; learn about atomic
physics; skills in theoretical analysis of spectra learning computational and analytical skills; experience working on
applications of the new atomic data to analyses of particular astrophysical spectra